Harnessing Cell Permeable Peptides to enhance crop development and biochemistry.

Cell Permeable Peptides (CPPs) are a delivery mechanism, able to translocate a range of 'cargo' including proteins into a living cell. With each potential cargo inducing an individual effect, it is possible to create as many temporary changes in the cell's proteome as there are proteins. As such, this project has narrowed down such a wide range of possibilities to solely focusing on crop development; more specifically, enhancing crop vigour and growth rate, and enhancing metabolite synthesis.